Longer-term health and criminal justice outcomes for care experienced young people

This would look at the experiences of care experienced young people and how they differ from non-care experienced people. It could consider both young people who are classified as care leavers and entitled to further financial support and young people who returned to live with families before turning 18. It would involve linking looked after children and/or CAFCASS data to health and criminal justice system datasets.